GridPP Phase 3

We will maintain the Manchester computer farm, and coordinate the whole NorthGrid Tier2 service of similar farms We will provide and maintain security services for GridPP, enabling users to use computers across the grid in a safe way This is a part of the GridPP3 proposal which can be viewad at http://www.gridpp.ac.uk/docs/gridpp3